Tribology and characterization of additives under an electric field

This project is a part of a large effort for our zero transition initiatives. Our goal is to design the best coolant and lubricant for EV through a fundamental understanding on how we may control the behaviour of additives under the influence of an electric field. This has a direct impact on the performance and reliability of EV. Ultimately, we aim to revolutionise lubricant technology by creating smart, responsive lubricants that can lubricate on demand.